University of Bath and Norgren Limited

To develop Absorbent Media Tube dryers that utilises polymers to encapsulate a desiccant and offers benefits over traditional desiccant media and enable up-scaling of the manufacturing process.